Animate Assembly: Animation and New Life

Animation today has proliferated into fields of 3D simulation and computational models, in contexts ranging from economic modelling and ecological activism to architectural and city design, medicine and surgery, educational formats and military training programmes. It has become a significant visualization tool for artists, cellular biologists, financial analysts and urban planners alike. Digital animations intervene in life processes at both the level of individual bodies, to prolong and destroy life, and at the vast scale of planetary phenomena. The political contexts and consequences of animation have changed so, that digital animation is now deployed in human rights tribunals, global activism campaigns and speculative future visions. Under these conditions, life is enmeshed in animation in the vast network of software, infrastructure and labour, which require studies far beyond the more limited and specific animation of the past, much of which unfurled in cinemas or on TVs. The expanded critical role of digital animation requires a reconsideration of the political and ethical implications of the animated image and a reimagining of what it means to propose animation as constitutive of life, with all the ontological and experiential resonances of this phrase: animation as a form of life, as a modelling of life, as a site for life-impacting decisions.
The research network will explore the implications of these new deployments of animation from 3 angles: Anime, Animism, Anima:
1. Anime, the Japanese term for animation, is grounded in Techno-Imagination. Since the invention of the cinematograph, images have been animated technologically. Hence animated cartoons by Disney, Russian 'multiplication' and the now globally consumed Japanese 'anime', which all participate in the evolution of a genre of 'images set in motion' by various components of the cinematic apparatus (pinscreen, magic lanterns, zoetropes). Our approach reaches beyond a media history of technically animated images and includes consideration of today's technologically guided imagination as it comes to the fore in South East Asian visions and theorizations of animated futures. To think about anime is to reflect too on the emergence and rapid domination of new animated forms such as AR and VR, which integrate animated experience into entertainment and everyday life and to consider the materials of animation, notably liquid crystals,which are a type of lifeform.
2. Animation grounded in Animism
Animation is encountered in the recurrent nightmare of Western Modernity named Animism. As scholars such as M. Taussig show, no such thing as Animism existed in the societies, cultures and practices decreed 'animist' by modern ethnography and anthropology. 'Animism' hints rather at a boundary of modern experience that accompanies the displacement and fetishisation of cultural-historical artefacts. Recently the diagnosis of an animist impulse has become a concern in contemporary art exhibition practices and finds echo in ideas of Vibrant Matter or Object Oriented Ontology and Speculative Materialism. Animation and new life of objects haunt our vision of 'the lively' and our relation to im/mortality (neuroscience); it induces a reconsideration of established dichotomies such as im/materialism and engenders debates around object-oriented ontology and Realist Magic.
3. Animation's root in Anima
In classical philosophy, Aristotle's treatise On the Soul, translated into Latin as De Anima implies neither a technological nor an animist impulse but a metaphysical one, that is, to ensoul. For Aristotle, the possession of a soul (psyche) is to be understood as the essence of living things and more so as the quintessence of human being. This strand of a wider understanding of Animation opens animation studies to discourses of the trans- and posthuman in contemporary technological and mediated environments. We need to assess the current resonances of anima in an animated environment

Potential impact
Researchers in art and film institutions in the museum and gallery sector.

The development of a cross-displinary concept of animation as multi-layered cultural and techno-scientific phenomenon impacts on cultural institutions. The events planned across academic and non-academic venues and platforms, together with the networked form of the research outputs, aims to foster the creativity of contemporary media practitioners. The glossary, which is one way in which the research network conversations will be captured and broadcast, draws together academics and artists off- and online, and in the future will provide a platform along the lines of EAI Electronic Arts Intermix (New York), or AAA. The cross-national character of the Assembly supports research in non-institutional organisations that successfully place artistic innovation in global film production, including LUX, Artists' Moving Image (London) or MIACA, Moving Image Archive of Contemporary Art Tokyo and Hong Kong. The Shenzhen Independent Animation Biennale (2012-) is an intended beneficiary, as this venue has indicated interest in outputs.

Website visitors from across the world.

The website that will be an ongoing space in which the research network activities are stored and worked on is open access and provides all materials produced (recorded seminars, lectures) unconditionally. It is open for non academic and commercial use under a Creative Commons licence.

Interested public.

Our commentated screenings will be open to audiences who frequent the Birkbeck and Goldsmiths' cinemas. They will be encouraged to contribute to the research network, by engaging in discussions on how the screened material develops our notion of animation in relation to hi-tech environments, integration of animation in lives, technical resources of animation for war and finance and law. The network will have an impact on Birkbeck's cinema which is able to disseminate the research methods to a wide audience/public, including children.

Our London research and networking events draw on an extended cross-generational and interdisciplinary body of researchers (working through practice and theory and both combined); as well as interested creative practitioners and other agents from other relevant institutions.

Knowledge and outputs will disseminate globally through the website and events, which will be recorded and processed.

The Birkbeck Institute for the Humanities (co-director Esther Leslie) will host and publicise events related to the research network. The BIH gleans a large portion of its audience from constituencies external to Birkbeck. It disseminates its findings more widely through a much used podcasting service (Backdoor Broadcasting) that reaches listeners in their thousands.

International stakeholders will be reached via established parties of the research network's investigators, who will be invited to access and contribute to online and recorded materials.

Esther Leslie has presented work on animation for global institutions such as the Venice Biennale, the Centre Beaubourg, The Stedelijk Museum, NL, CONFIA in Portugal, ICOMAG, Tokyo, The Whitney, NYC, Haus der Kulturen der Welt, Germany, and many smaller galleries and art educational establishments and publishing outlets.

Edgar Schmitz works with many partner institutions including UniArts (Helsinki, FI), Valand Academy (Gothenburg, SE), GradCAM (Dublin, IE), and the Nordic Research Pavilion at the Venice Biennale of Art, 2017. Schmitz addresses wider audiences through his role as member of the editorial board for Goldsmiths Press, and as member of the international advisory board for ASAP Journal, Johns Hopkins University (US), both of which have signalled interest in AA research outcomes for publication.